A4I Round 3 Continuation Project - Development and Optimization of the Designed Proof-of-Concept (PoC) Instrument and Data Processing Algorithm for Quantitative Measurement of the Finish on Johnston's Woven Cashmere Fabrics

"Johnstons of Elgin (JOE) is a luxury textile producer operating in the Highlands and Islands for over two centuries. JOE manufacture and sell luxury textiles globally (clothing, home interiors and accessories) using mainly cashmere and merino wool. The project will explore novel measurement techniques for measuring critical finish attributes of woven cashmere fabrics.

Through this work we expect to develop an objective measurement system for quantifying and articulating the finish of our woven products. This solution will improve our process control capabilities, improve productivity, give us an innovative competitive edge over our global competitors and enable us to deliver finishes to increasingly tighter customer specifications."